LT Operations Extension April - September 2014

In order to maintain the operations of the Liverpool Telescope in the period 1st April 2014 - 30st September 2014 while a longer term funding decision is made, and to allow the retention of staff during that period, a contribution to the staffing costs of the telescope is requested from STFC as agreed by Colin Vincent.

Potential impact
ARI has a long tradition of strong industrial and PUS engagement. We will continue our policy of engagement with engineering firms who will be commissioned to manufacture the structure of the instrument. In the past this has allowed firms working with us to upgrade their skills and machinery to deliver the high precision needed for astronomical instrumentation, allowing them to received a grants and R&D tax credits in order to upgrade their precision machining capability and safeguarding a number of jobs at the time. In addition such firms have been able to use their work on astronomical instrumentation to enhance their reputation with other customers and has assisted them in gaining access to new markets (for example contracts with ING and CERN). In addition the LT will remain the core of the National Schools Observatory, the UK's most significant schools outreach activity.